Analysis of high-density SNP data from complex populations

Technical abstract
Identifying the genetic determinants of variation in complex traits remains a major challenge. The development of assays for high-density screens of single nucleotide polymorphisms (SNPs) provides the possibility of locating some of these determinants through association analysis. However the analysis of up to 500 thousand individual SNPs genotyped across a population of several thousand individuals in one or more complex pedigrees generates challenges, including hypothesis testing and sheer computational load. This project will explore these challenges and evluate alternative analytical routes for overcoming them in preparation for when high-density SNP data is available in large volumes for livestock and other species. The project will be illustrated by analysis of simulated and real data.